Algebraic Modelling of Molecular Interactions in Biological Cells

Algebraic Modelling of Molecular Interactions in Biological Cells - to use methods from the theory
of computing and from pure mathematics to model the interactions between molecules that, taken as a whole, constitute
living systems. In particular, the first goal will be to expand on past research in this area by developing a new algebraic
model of these interactions that benefits from consideration of the links between lambda calculus (from the theory of
computing) and category theory (from pure mathematics). If this is successful, the second goal will be the computational
implementation of this model to simulate molecular interactions both within and outwith biological cells, with an aim
to answer questions about how living systems can bootstrap themselves into existence from the background noise of
randomly interacting molecules